Peer Surveillance in Online Communities

Users do not have complete privacy in online communities. Investigations into popular online communities, such as on Reddit, Twitch, and Internet forums, reveal that community-based moderators deploy surveillance tactics and abuse user data to shape the social behavior of community members, not just enforce terms of service. Platforms hosting online communities support features allowing users to surveil one another beyond moderation -- leading to harassment, personal data breaches, and offline harm. Our research focuses on analyzing the socio-technical privacy issues around the self-disclosure of gender presentation in online, queer communities. From the security of specific platform features to the discourse of community interactions, each study will center a different layer of small, online platforms which dissuade users from engaging in gender identity work. We seek to improve the design of online communities by providing evidence of feature misuse to then design and test new features which enable online communities inclusive of different gender identities

Potential impact
The EPSRC Centre for Doctoral Training in Cybersecurity will train over 55 experts in multi-disciplinary aspects of cybersecurity, from engineering to crime science and public policy.

Short term impacts are associated with the research outputs of the 55+ research projects that will be undertaken as part of the doctoral studies of CDT students. Each project will tackle an important cybersecurity problem, propose and evaluate solutions, interventions and policy options. Students will publish those in international peer-reviewed journals, but also disseminate those through blog posts and material geared towards decision makers and experts in adjacent fields. Through industry placements relating to their projects, all students will have the opportunity to implement and evaluate their ideas within real-world organizations, to achieve short term impact in solving cybersecurity problems.

In the longer term graduates of the CDT will assume leading positions within industry, goverment, law enforcement, the third sector and academia to increase the capacity of the UK in being a leader in cybersecurity. From those leadership positions they will assess options and formulate effective interventions to tackle cybercrime, secure the UK's infrastructure, establish norms of cooperation between industries and government to secure IT systems, and become leading researcher and scholars further increasing the UK's capacity in cybersecurity in the years to come. The last impact is likely to be significant give that currently many higher education training programs do not have capacity to provide cybersecurity training at undergraduate or graduate levels, particularly in non-technical fields.

The full details of our plan to achieve impact can be found in the "Pathways to Impact" document.